Decolonising the British Empire Exhibition of 1938 through Augmented Reality Narratives

The Empire Exhibition of 1938 was a major international exposition held in Bellahouston Park, Glasgow. Its purpose was to showcase the achievements of the British Empire, promote trade, and strengthen imperial bonds. It attracted over 13million visitors during its six-month duration, yet today there is so little evidence remaining that most people are unaware of its existence, even if they regularly use the park. Whilst overshadowed by WW2, the Exhibition remains a significant historical event and continues to be relevant to the study of British social, cultural, economic, industrial, and political history. However, there is now a crucial need to reassess narratives of the Exhibition from a postcolonial perspective.

Aim:

The Glasgow School of Art (GSA) has produced significant research into this event, including immersive 3D models, digitised cultural artefacts, and creative co-designed responses. Whilst earlier research focussed on architecture or using the buildings as inspiration for cross-disciplinary learning, this project uses narrative co-design to highlight the voices of people of Minoritised Ethnic heritages, whose cultures have been represented through the imperialist lens of the Exhibition. We will use the huge digital archive (e.g. 3D models, photographs, ephemera, radio) as prompts for learning and reflection and we will work closely with a range of Glasgow communities with connections to colonialism, anti-racism, and the location itself, to create and share polyvocal narratives about the history and heritage of both Glasgow and the British Empire. Diverse new interpretations will be presented through location-based augmented reality, within the actual site of the Exhibition (a large park.) This enables geographical and conceptual links to be made between the 'authorised' archive of historical data and contemporary understandings of the Exhibition and its legacies and encourages both critical and playful re-readings of history.

Key objectives:

-Undertake participatory design with a range of relevant communities including marginalised communities, local residents, schools, experts in Empire/colonialism.

-Use participant reflections to co-design 3-5 narrative trails to guide audiences through the existing dataset and highlight diverse interpretations of the Exhibition.

-Develop a location-based Augmented Reality (AR) app to deliver narratives in Bellahouston Park.

-Enhance a desktop app, enabling remote access to narratives.
Create lasting impact through exhibitions, ongoing access to the apps, networks investigating postcolonialism/AR for place-based learning, upskilling, and legacy of school events.

-Disseminate project as an exemplar for postcolonial re-readings of heritage.

Impact/benefits:

The main outcome will be a range of narratives that can be experienced playfully, recreationally, or academically, both within and remote to the site of the Exhibition. The audiences are therefore broad but will primarily include:

-Glasgow residents and tourists, using the app to add interest and awe to park visits (single or repeated) and deepening their knowledge of local history and communities.

-History teachers and learners (of all ages) who will see how polyvocal interpretations can give a more rounded and representative view of British heritage.

-Media/game writers/producers working with layering content into public spaces through mobile devices, and their audiences/consumers.

-Researchers/producers using the methodology and outputs as a best-practice case study.